COVID-19: Optimising fluid management in COVID-19 patients: an innovative urine-output monitoring system for the early detection of clinical deterioration in hospitalised patients.

Critically unwell COVID-19 patients in hospitals worldwide require regular monitoring of how much urine they produce as a guide to their hydration and health. Urine-output monitoring is a tedious, time-consuming task that is manually undertaken by highly trained nursing staff who could be focusing on other healthcare tasks. Human error in measuring, recording and alerting changes in urine output can result in delays in treatment and poorer outcomes due to conditions like sepsis and acute kidney injury.

In the busy hospital environment, even small delays in providing fluid resuscitation in response to changes in clinical parameters, such as reducing urine output, can result in poorer outcomes. In this project we will build an automated urine output monitoring device that will free healthcare staff to focus on other important tasks, such as monitoring sick patients' breathing and heart, and will alert them if the device identifies the patient has deteriorating urine production. Using this novel device, we will undertake a study to provide insights into how urine output is related to outcomes in patients with COVID-19\.